UToPEA: Ultra-high Torque and Power E-motors for Aerospace

The UToPEA project brings high-power, high-torque electric motor & power electronics proprietary technology developed for the automotive market by YASA to the aerospace sector under a new name - Evolito. Specifically, to develop axial flux electric motor and controller technology targeting demand for electrification of small, e-VTOL, airship & regional fixed wing aircraft.?